Living beyond cancer: using people's experiences to develop a resource as

Seen as an almost fatal disease half a century ago, cancer has become a treatable disease for many, with a growing proportion of cancer patients living for more than five years after a diagnosis. Recent estimates suggest that there are now 2 million people living past a diagnosis of cancer in UK and over half of these have had breast, colorectal or prostate cancer. As the five-year survival rates for all cancers combined has reached 50%, the long-term effects of cancer and its treatments, both physical and psychological, are becoming more relevant. While many people surviving at least 5 years from diagnosis report few or no problems, 20-30% report physical problems, poorer quality of life, psychological distress, sexual problems, problems with social relationships and financial concerns.

Although there is an enormous range of resources available to people with cancer, most are aimed at supporting people through the diagnosis and active treatment phases. There has been relatively little research, and few resources, to help survivors to deal with life beyond the active treatment phase. Our research with cancer survivors demonstrates the need for internet resources to support the growing number of people living with cancer long-term.

The proposed project will follow on from a Cancer Research UK funded study about the use of primary care services and unmet needs of long-term cancer survivors. As part of that research, 40 people who had survived at least 5 years from diagnosis of breast, colorectal or prostate cancer were interviewed about what it is like to live beyond cancer. The interview study was conducted using qualitative methods developed by a group of social scientists in the Health experiences research group Oxford that have been developed and refined over 10 years and based on rigorous social science research methodology. These data will be combined with interview recordings from long-term survivors of other types of cancer who participated in previous HTO studies, and re-analysed for the purpose of writing 20-25 summaries for HTO on the issues that are most important to cancer survivors. The topic summaries will be illustrated with clips from the interviews in video, audio or text format. The topic summaries will be drafted by the researcher, checked by another researcher who will familiarise themselves with all the data, and by an appropriately qualified member of an expert advisory panel. The panel will include cancer survivors, social scientists and health and social care professionals. The researcher will identify, in consultation with the advisory panel, a list of respected national and local organisations and websites that provide other kinds of information and support, for inclusion on the site.

Before our project partners, DIPEx, publish the material on the HTO website we offer a couple of pilot focus groups to ensure that the new site reflects the experiences of cancer survivors and that we have correctly identified the issues that are important to a broader range of cancer survivors than those included in the original interview sample. Audio tape recorded focus group interviews would be conducted with long-term cancer survivors and used to identify unmet information and support needs. Participants would then be invited to explore the 'draft' website and complete a brief questionnaire which would cover whether the site addressed their unmet needs, whether the issues that they think are important were covered, whether perspectives akin to their own had been covered in the topic summaries, if they had learnt anything new and whether they would recommend the site to others.

The new section of HTO on living beyond cancer will be intended primarily as a resource for other people who are living beyond cancer, their family and friends, and will also be used to educate health and social care professionals.

Potential impact
In common with other HTO sections, the proposed project has the potential to improve the health and well-being of the population both directly (through use by patients and the public) and indirectly (through use in training health and social care professionals) in improving how services are delivered. This is possible because of the combination of rigorous academic research and the extensive dissemination of the projects via HTO.

People living with cancer now routinely use the internet for many purposes, including to understand what has happened to them after treatment finishes as well as during treatment, and to find out about other people's experiences. The proposed HTO site on living beyond cancer will be a valuable resource to other long-term cancer survivors who have physical or psychological needs as a result of their cancer and its treatment. The site could provide reassurance that they are not alone in having those needs, and give them the impetus or confidence to tackle unresolved issues either alone or by seeking professional help.

The general public and other people affected by the condition, such as family, friends and colleagues, can also learn how to support people living beyond cancer.

The site can also be used in education and training of health and social care professionals. A recent survey of teachers in Higher Education in the UK found that HTO summaries and video clips are being used to teach on a wide variety of courses for health professionals. A 'teaching and learning' area of HTO was launched in October 2008. Interview material used in this project will contribute to video montages for use in teaching and professional development. Material can be provided free of charge for educational purposes.

Raising the profile of issues of long-term cancer survivorship on the site could lead to the development of new or improved interventions to support people living beyond cancer e.g. by continued professional follow-up or social support, or helping people return to work. The Health Experiences Research Group is working with NICE to inform the development of guidelines and the new Quality Standards through secondments and secondary analyses of our archive of over 2,000 interviews. The analyses on experiences of cancer survivorship will feed into this process. Secondary analysis of the interviews is also being used to help improve service delivery by incorporating trigger films featuring patients' experiences into 'experience-based co-design' and 'experience led commissioning'.

www.healthtalkonline.org is available free on the Internet and advertised via posters and leaflets distributed to GPs and hospital clinics, libraries and information centres in order to maximise universal access and help to overcome the digital divide. It is recommended by staff at Maggies Centres and cancer support helplines as well as through information prescriptions. The site receives over 3 million hits per month and the DIPEx charity is continually optimising the site to further increase Google access.

HTO has links from over 500 other sites including NHS Choices, Macmillan Cancer Support, the British Heart Foundation and the Cochrane Library. The resource section within each section has links to other websites, organisations and sources of support.

HTO regularly features in the media on lists of the top health websites and is a resource on the BBC website and for BBC radio 4 programmes such as Woman's Hour and Case Notes. Doctors are increasingly being encouraged to recommend reliable websites to their patients. The site (formerly known as www.dipex.org) has been widely cited as an example of good health information on the Internet and commended in the national press. The promotion of 'information prescriptions' for patients means that many more doctors and academics recommend websites; HTO has a reputation as a site that can be trusted because it is based on rigorous social science research.